The University of Newcastle upon Tyne and The Vindolanda Trust

To improve the understanding of audience needs and to create innovative cross sectoral marketing strategies, in order to develop and sustain new income streams via a step change in heritage interpretation.